Aston University and Aurrigo International plc KTP 23_24 R5

To enhance the competitive advantage of Aurrigo's innovation in autonomous aviation baggage/cargo handling systems through revolutionising its sales and marketing strategy.